Utilisation of CO2 for the development of low emission concrete

Concrete4Change (C4C) is an award-winning R&D company on a mission to decarbonise the construction industry through disruptive technological innovation in carbon capture utilisation and storage within concrete (CCUS). Majority of CO2 utilisation techniques are expensive to operate due to thermodynamic barriers however utilisation in concrete has been shown to be one of the only two methodologies that can produce a positive environmental return on investment (Michigan University 2021).

C4C recently won the United Nations "Most innovative Net Zero Transition Technology' award, The Climate Cup, at COP-26 in Glasgow, the SDG award from EU Technology Chamber (EUTECH) and the Royal Academy of Engineering Prize. In July C4C was invited to House of Lord to present its technology. C4C has been going from strength to strength; and has been invited to help the construction industry transition to net zero by presenting its technology at the British Precast Federation, Knowledge Transfer Network, CitA and various other high-profile organisations.

Concrete is the most used material on earth after water and currently accounts for over 8% of global CO2 emissions. This will reach 40% of global CO2 emissions by 2050\. Concrete4Change (C4C) is developing an award-winning, patented technology that takes CO2 and permanently locks it into concrete as the safest method for CCUS. Its carrier technology is 10 times more efficient than the current market leader. It is applicable in structural and non-structural ready-mix and precast applications.

The sequestration (utilisation) of CO2 results in the strength enhancement of concrete; hence, reducing the amount of cement content of concrete required to achieve standard recipes. Both CO2 sequestration and cement reduction can contribute to the reduction of the concrete's carbon footprint. This CCUS technology has the potential to mitigate 2 billion tonnes of CO2 emissions by 2040, the equivalent of total EU emissions p.a. The C4C technology will be a fundamental part of the global net-zero technology ecosystem, helping companies and governments achieve their net zero targets.